Novel imaging strategies to investigate 3D tumour invasion at the molecular level

Cancer is the one of the major causes of deaths worldwide and despite our increased understanding and the development of more improved treatments, many advanced cancers are still incurable. The majority of these deaths are due to metastasis whereby through cascading events, cancer cells escape the primary tumour, acquiring cellular characteristics which enable them to colonise other parts of the body. Several underlying mechanisms of this process are not understood and require the development of new biological models which can mimic cellular interactions within these complex tumour ecosystems.
Until now most of our understanding of the basic molecular principles of cancer have come from experimentation with single layer 2D cell culture models. Whilst inexpensive and easy to image, they are not representative of the way cells actually interact in an in vivo environment. 3D cell cultures (i.e. spheroids), have gained great significance in recent years as they can provide a much more realistic environment to simulate biological interactions. Unfortunately as the relative size, heterogeneity and hence complexity of these 3D cell cultures increases, it imposes severe limitations when imaging with any optically based technique. Local variations in refractive index induce optical aberrations and scattering, and coupled with absorption, lead to severe a degradation in optical resolution, as well as a loss in signal and contrast.
The key objective of this fellowship is to develop novel optical imaging strategies which will enable for the first time, the complete interrogation of tumour derived spheroid models, to understand how cancer cells to dissociate from the primary tumour, evade immune surveillance and invade surrounding tissues. The imaging platform will be based on light sheet fluorescence microscopy (LSFM) to enable high-speed volumetric imaging capability. Building on previously conducted research at King's College London, the system will incorporate fluorescence lifetime imaging (FLIM) to allow functional information to be extracted, which will be instrumental in gaining an understanding of the molecular interactions taking place. Several aspects of the design will be considering including the incorporation of adaptive optical elements (i.e. spatial light modulator) to counteract aberrative effects in both the illumination and detection paths.
Using this technology and working in close collaboration with a number of life scientists, tumour spheroid cultures will be constructed to closely imitate the tumour microenvironment (TME). Several aspects of this TME will be examined including (i) cell motility and migration of cancer cells and (ii) their effects on the structural modelling of the extra cellular matrix (iii) the role of immune cells in tumour progress.
Analysis of this multivariate and multidimensional data represents a huge challenge and a number of conventional machine learning and deep learning techniques will be explored. The development of instrumentation to image, extract, and analyse functional information of large 3D cell culture models non-invasively, at high-speed and at high resolution is vital and will further improve our understanding of cellular complexities of interactions between cells and the Extracellular Matrix (ECM). This will serve to assist in the construction of more complex spheroid structures to mimic in vivo conditions and has enormous potential to aid in the development on specific anti-cancer therapies, revolutionising patient treatments and outcomes.

Potential impact
A platform which enables the complete interrogation of 3D cell cultures and leads to a greater understanding of the role of metastasis has the potential to have enormous impact to both the research community, industry and society.

Research community
The application of this technique will facilitate a deeper understanding of the process of cancer invasion, providing invaluable and unique insight, which will undoubtedly have wide appeal to all cancer-based research (see letters of support). The research proposed will be of particular interest to those researchers involved in the emerging field of tumour spheroid and organoid construction. As development of increasingly sophisticated three-dimensional structures which better mimic the human in vivo environment, as well as the ability to optically interrogate them increases, this will lead to more reproduceable results and to a massive reduction for the need to perform animal testing. This fits with the guiding principles underpinning the humane use of animals in scientific research, known as the three Rs. Engaging and developing strong collaborative links with these researchers will be vitally important.

Industry
From an economic perspective, the development of such technology will be of great importance to the commercial imaging and life sciences market and the pharmaceutical industry. Carl Zeiss Ltd are very interested in the potential of this technology and through the Integrative Biological Imaging Network (IBIN) (who are also strong collaborators in this project), I will have access to other instrumentation companies including Nikon and MSquared being other immediate beneficiaries. Any direct commercialisation opportunities for software and hardware solutions that emerge from the research could be explored with these companies. I also have collaborative support with Leucid Bio Ltd., a biotechnology company who are very interested in exploiting this technology into their research into adoptive T-cell immunotherapy of cancer.
Pharmaceutical companies will be key longer-term beneficiaries as the activities provide a greater understanding of the consequences of molecular events at the system level leading to more refined drug discovery approaches. Many of the network members within the IBIN will have long-term collaborations with the Pharmaceutical industry and will therefore be very well placed provide support to engage with these stakeholders as the network progresses to identify shared interests and collaboration opportunities. The global cancer treatment market, where the main driving element is the advancement in new diagnostic and treatment technologies. This proposed approach could effectively test several drugs' efficacies to 3D spheroid models co-cultured from the patients biopsy to develop a more effective treatment plan. This market is continually expanding and this is conservatively estimated to be worth least $128.1billion in this year alone.

Society
From a social perspective, quite simply general use of such a system would ultimately lead to an enhancement of the quality of life and health. Improving our understanding of the process of metastasis and the ability to develop of new drug treatments and approaches, including personalised tumour treatment plans which would greatly reduce the number of deaths attributed to cancer. Cancer based research has the ability to capture the public's imagination due to its prevalence as a disease in society. If cancer tumours were non-metastatic, complete surgical removal from the primary tumour would often lead to complete cure. The potential impact to health services like the NHS would be huge, drastically improving recovery times, reducing the need for other expensive, debilitating and often ineffective treatments which will become obsolete.